Enhancing Drug Discovery: Revolutionising Permeability Predictions with Dynascreen

MICA Biosystems is leading an exciting project to improve the traditional static Caco-2 assay, a key method for testing how drugs are absorbed in the body. We are introducing magnetic nanoparticles to make this test more dynamic, simulating the natural movements in the human gut.

This innovation is important for the pharmaceutical industry because it bridges the gap between tests and actual human drug absorption rates. An externally controlled magnetic field interacts with magnetic nanoparticles attached to the cell membrane, inducing deformations that simulate the dynamic cellular environment, akin to gastrointestinal motility. Early results show our technology improves the accuracy of these tests; this project aims to perform more tests to validate these results with more trials. Additionally, we will develop mathematical models to predict drug absorption more accurately.

The impact of this project goes beyond the immediate drug testing. It helps reduce the time and cost of drug development, bringing effective treatments to market faster and improving global healthcare.

This project fosters collaboration between the Newton Gateway and MICA Biosystems. The Newton Gateway works as a delivery partner to facilitate mathematical knowledge exchange, translation and dissemination. Together this project will promote magnetic nanotechnology and biotechnology innovation. The knowledge gained can lead to new biotechnological advancements, jobs and opportunities in the UK and beyond.

By setting a new standard in drug testing, MICA Biosystems aims to boost the UK's role in pharmaceutical and biotechnological innovation, contributing to the country's economic growth and enhancing its appeal as a scientific research and development hub.